Feasibility of using global cooperation to build a market position for novel platforms within the ecosystem for micro energy harvesting and autonomous wireless devices.

In this global cooperation feasibility study Trameto, an innovative developer of micro energy harvesting

platforms, will attend the Consumer Electronics Show 2017 and the IoT Evolution Expo; to build enduring

alliances with vendors of transducer technology and to create commercial partnerships with system

integrators and end users of autonomous wireless devices within the internet-of-things.